North West Regional College and Hawthorn Heights Limited KTP 24_25 R1

To design, manufacture and install inclusive play parks, enabling children of all abilities to play in a safe and inclusive environment.